Home healthcare Diabetes flash monitoring device using a novel sensor that is simple to use and fully non-invasive, combined with Lifestyle phone app to target the obesity which leads to Type 2 diabetes

Obesity routinely leads to Type 2 Diabetes, a disease identified as giving a particular risk for contracting the worst forms of COVID-19, Diabetes is also associated with a number of chronic life limiting complications such a, heart failure, sight loss, and amputation of limbs . Type 2 accounts for 90% of the 4.6M Diabetes cases in the UK. The condition can usually be well manged or even reversed when the sufferers make relatively small but significant changes to their lifestyle. Managing the condition requires making regular measurements of the sugar levels in the blood. Diabetes UK say that Type 2 sufferers are being poorly served with provision of the necessary test equipment needed to achieve good control of their condition. When equipment is made available, it is usually of an older less effective type, than the newer more expensive systems excursively going to Type 1 sufferers. This cost savings measure is very short sighted, because Type 2 Diabetes responds well to timely intervention and prevents the sufferer from going on to develop the unpleasant, and costly to treat, chronic complications.

Zelemiq Ltd. has a new design of blood sugar monitor which has based feasibility study that promises to offer the same levels of control as the better newer systems current reserved for Type 1 sufferers, but at a price which rivals the cost the provision current made to Type 2 sufferers. The system has the advantage of being entirely non-invasive by avoiding the need to puncture the skin to take readings of blood sugar levels. All existing methods require the skin to be punctured.

Zelemiq's new sensor design will be augmented by a phone app which will act as the user interface for the system. This application will be used to encourage the lifestyle changes that will enable the sufferer to manage their condition. It will, for instance, be used to alert when blood sugar is high and encourage the wearer to avoid certain foods and take some exercise, they will be rewarded by being able to track how their condition improves in the short term and over time. The wearer will be able use the device to learn how their blood sugar levels change across the day and use this to better manage when and what they eat.

The World Health Organisation say that by 2030 there will be 438M Diabetes sufferers globally if current trend continue. By making an affordable easy to use system available, that enables diabetics to properly monitor and so manage their Diabetes, Zelemiq hopes to see this trend reversed.